Shaping Postcolonial Worlds: Otto Koenigsberger, Global Architecture and the Networks of the International Planning Consultant

PROJECT OBJECTIVES:
- to use Koenigsberger's work to identify the range of expertise required by the international planning consultant and new bodies of knowledge, most especially 'tropical architecture'
- to describe the networks of dissemination and influence that Koenigsberger engaged with and helped to produce, and to compare these with the networks of other international planning consultants
- to situate these networks of expertise and knowledge in relation to the profession, institutions and practices of architecture.